Training citizens to reduce burglary risk using Virtual Reality (VR)

Specific Research Questions:
- To what extent do cognitive schemas and behavioural scripts differ between experienced burglars and householders in relation to understanding environmental risk for burglary?
- How effective are virtual reality methods for increasing understanding of burglary risk and changing behaviour in householders to reduce risk in the environment?
Background and rationale for the study
While terrorism is high on the agenda, more typically, residential burglary is the crime that the general public fear most, perceiving it as the crime they will most likely become victim of (Ceccato, 2015). Burglary is a common and costly crime (Crime Survey for England and Wales, 2016) and psychological distress is high in victims in the weeks after with a quarter suffering prolonged negative effects on mental health (Kunst, Rutten & Knijf, 2013). We know that receiving crime prevention advice reduces distress in victims (Kobayashi & Saito, 1995) but our recent work with a national insurance company has sharply illuminated the significant lack of knowledge in the general public about burglary risk and preventing burglary before it happens. Burglars develop automatic cognitive schemas allowing them to instantaneously assess risk and these appear to be absent in householders (Nee & Meenaghan, 2006). Educating the public with key knowledge we have learnt directly from perpetrators of the crime has the potential to considerably reduce opportunities for burglary, reduce fear of crime, and enhance community safety and security. Recent methodological innovations have allowed us for the first time to observe burglary in action through the use of virtual neighbourhoods (Nee et al, 2015; Van Gelder et al, 2016). This work has elucidated new and more accurate evidence on precisely how burglars scope a neighbourhood, choose/enter properties, navigate once inside, and select items to steal (Nee et al, under review). This 'dysfunctional expertise' (Nee & Ward, 2015) is in direct contrast to non-offenders, and using the virtual neighbourhood, the proposed project aims to qualitatively and quantitatively assess householders' understanding of burglary risk regarding scoping, target choice, item choice and routes taken inside and outside the property. Using the VR method, a variety of techniques for raising awareness and reducing risk including coaching and video training will be evaluated. Fear of crime will be measured qualitatively, quantitatively and physiologically. Findings will make an innovative contribution to theory regarding cognitive and behavioural aspects of expertise, improve crime prevention policy and augment insurance company strategy to reduce risk.